What Does It Mean to "Cause" an Action? Exploring Compatibilist Agent-Causation in Light of AI Advancements.

The research intersects with free-will debates and discussions on AI. It will develop a compatibilist theory (the belief that free will and determinism could co-exist) in light of recent technological advancements. Unlike other discussions on AI, I adopt an agent-causal view (someone is free iff their powers, independent of event-causalchains, cause an action); I will show that AI cannot be free because it lacks the conditions required for agent-causation. This topic is more important than ever (Sovik, 2022). Since 2019, Tesla's Autopilot has been involved in seventeen fatalities (Siddiqui, 2023). Whether a machine could freely cause this type of action (and whether the robot could ever be considered responsible) will be established.